MICA: Single cell phenotyping platform to genetically engineer megakaryocytes to upscale platelet production for transfusion purposes

Each year 250,000 platelets units are transfused to patients in the UK. Platelets are the smallest of the blood cells and primarily promote blood clotting. Platelet transfusions represent a crucial tool in the therapeutic armament for patients who are either actively bleeding (following trauma or surgery) or for patients with a severely reduced platelet count (thrombocytopenia) as a result of genetic disorders or malignancies and the (often) myelosuppressive treatment thereof.
We are totally reliant on blood donors to generate platelets which creates a range of issues. Platelets have a short shelf life, between 5-7 days (as opposed to 35 days for red blood cell units), making supply management platelet complicated in instances when there are acute changes to donor availability such as national holidays, natural disasters and pandemics. In addition, multi-transfused patients or women who have had multiple children can become immunised against non-self (HLA Class I antigens), necessitating the sourcing of HLA matched platelets (15% of the UK out in platelets) requiring the recall of specifically typed donors. Finally, any mis-matched blood component exposes the recipient to the risk of transfusion-transmitted infection with bacteria (platelets unlike other blood products have to be kept at room temperature) and viruses necessitating strict donor selection and microbiological screening programs that have to be constantly adapted to emerging new infectious agents such as recently for the Zika virus. Developing countries with unstable infrastructure, lack of centralised standardisation and screening and endemic infectious agents, have the highest rates of viral transmission through transfusions. Most of these issues may be addressed by the generation of platelets in vitro addressing issues of supply, microbiological safety and allo-immunogenicity (using for example genome edited universal cells). Unfortunately, current protocols to generate platelets in vitro are 10-100 orders of magnitude below what we see in vivo. We believe that this is because our cultures of megakaryocytes (the mother cell of platelets) offer a diverse range in levels of maturity, with the vast majority of these cells not ready to start making platelets. Our aim is to identify key genomic elements that will allow us to guide our cultures to full maturation in a synchronised manner, giving us the best opportunity to up-scale out platelet production.
We will achieve this by identifying mouse megakaryocytes as terminally mature i.e. platelet producing, using the fact that they produce long arm like projections, called proplatelets, as a visual cue from non-terminally mature (no proplatelets). Genetic material from these two populations of cells will be isolated and sequenced so that a genetic landscape can by prepared. Comparison of these two lines will allow us to identify differentially expressed factors that control the rate of transcription of genetic material (transcription factors). We will then be able to genetically engineer human stem cells with these transcription factors, to analyse whether they have an effect on MK production, terminal maturation and platelet production.

Technical abstract
Megakaryocytes will be differentiated from the bone marrow of wild type mice as mouse megakaryocytes have a more prolific tendency to start making proplatelets and so we will be able to achieve the numbers required for downstream analysis. These cells will be single cell sorted on to fibrinogen coated wells to help drive proplatelet formation and image scanned using brightfield to allow for the curation of different morphological subsets, namely, debris and cells <25um in diameter (for exclusion), multiple cells in one well (for exclusion), non-proplatelet forming MKs and proplatelet forming MKs. The later two subsets will be processed, QC checked, and then sequenced. Sequencing data will be analysed by bioinformaticians at the Cambridge Stem Cell Institute, looking for differentially expressed transcription factors. Already established human iPSC lines in the Ghevaert Group, that differentiate well into megakaryocytes will then be lentivirally transduced with these target transcription factors at two stages of the differentiation process; (1) early i.e. at the iPSC stage and (2) late i.e. at the mature MK stage to ensure that no potentially transcription effects are missed due to events like silencing at either stage of the differentiation process. These newly generated MK lines will be fully analysed, first looking at the phenotype of the MK culture, using flow cytometry to analysed cell numbers, viability and purity using specific MK markers CD41 and CD42. The these MKs will be analysed for their ability to generate proplatelet extensions, using confocal microscopy, and platelet production, using flow cytometry. In addition, platelets will also be functionally characterised, looking at evidence of degranulation (P-selectin exposure by flow cytometry and CXCL4 release by ELISA), thrombus formation under flow using microfluidic channels and microscopy and finally activation induced shape change using confocal microscopy.